Expanding Genome3D and disseminating the structural annotations via InterPro and PDBe

Technical abstract
1. Improve SCOP/CATH mapping to increase structural data integrated in InterPro

We have already developed a protocol which identifies domain residue ranges for a given PDB classified in CATH or SCOP. The overlap between ranges is calculated to determine whether domains are equivalent. Two superfamilies are judged equivalent depending on the percentage of equivalent domains. Recent work by the PDBe in a joint project with CATH - ending November 2015 - has explored more sophisticated approaches. These examine the multi-domain contexts of the domains being compared and identify blocks of equivalent multi-domain architectures between two superfamilies. This will be further developed to increase the number of equivalent superfamilies. The SCOP/CATH mapping will be exploited in new protocols for integrating predicted structural data into InterPro.

2. Develop a 3D viewer to view sequence variations in a structural context

Displaying structural data in a way that works reliably on different web browsers is a challenge - especially if they have additional components (e.g. features to show conserved positions). Whilst 3D models can be viewed on the Genome3D website using the JSmol viewer, structures are not integrated with sequence data. There are excellent Java-based tools for analysing protein sequence and structure (e.g. JalView, Jmol), however working with Java in modern web browsers is no longer viable due to security concerns. Additionally, since JSmol is a direct port from the large java codebase of Jmol, this presents significant limitations for future development: large web footprint etc. However, alternatives are being developed that address these limitations. We will evaluate the available 3D molecular viewers, identifying robust candidates that conform to web standards (HTML5/WebGL). This viewer will be integrated with other JavaScript components to provide an intuitive, interactive and reusable structural feature viewer.

Potential impact
The data provided by the project is essential for a wide range of biologists and this proposal addresses key strategic areas for the BBSRC in Data Driven Bioscience: (1) Improved accuracy of structural data used by structural and computational biologists to analyse protein evolution and predict protein structures and functions; (2) Generation of consensus data that will aid the provision of structural annotations for millions of protein sequences in InterPro, and hence UniProt. Such annotations will be critical for understanding the impacts of genetic variations in these proteins i.e. that could be causing disease in humans or animals or modifying the efficiencies of the proteins in different crop and animal strains.

Currently, InterPro contains less than two thirds of the structural annotations in Gene3D and SUPERFAMILY and none of the predictions from PHYRE, FUGUE, pDomTHREADER. By integrating data from all 5 of these Genome3D resources this project will significantly increase the amount of structural data available to biologists. Collaborations between PDBe, SCOP and CATH to map between SCOP and CATH and to develop a platform for assigning domain boundaries to new structures will be incredibly valuable for increasing the numbers of PDB structures classified. Currently <75% of structures in the PDB are classified in either SCOP or CATH and these collaborations will share the task of manual curation - the most time consuming aspect of the classification.

Dissemination through websites and workshops
As evidenced by the web statistics (CATH and SCOP > 10,0000, InterPro 135,000 and PDBe 45,000 unique users/month), data generated by all resources is widely used by biologists both in academia and in industry. Companies frequently use the resources to determine the structures and functions of query proteins. Recent analyses of web statistics by Genome3D groups showed that ~20% of accesses came from industry. Furthermore the algorithms and data provided by FTP downloads are used by a number of pharmaceutical companies including Pfizer India, Cubist, Lilley Pharmaceuticals.

In addition to providing information on equivalent superfamilies the project will provide a range of other consensus data valuable for both academia and industry. For example consensus data on domain boundary assignments will be highly valuable for structural biologists in pharmaceutical companies to guide the generation of domain constructs for structure determination

We will publicise the SCOP/CATH mapping, consensus data and integration of Genome3D in InterPro by presenting at a Technology track of the annual ISMB conference which typically has participants from industry. We will hold a Genome3D workshop at UCL in Dec 2018 to present the integration in InterPro and PDBe. Results will also be reported at an EBI workshop at which Orengo regularly presents and at a Bioinformatics course at UCL which is open both to academics and researchers from industry. We will aim to publish in NAR database 2017, 2019.

Interaction with the Public
UCL, hosts visits by 6th form science students at which the Orengo group give presentations on domain structure classifications and the benefits of using protein structure to understand protein functions and the impacts of genetic variations. UCL is one of 6 Beacons for Public Engagement in the UK and has a dedicated Public Engagement Unit that will provide training. All the PIs and have expertise in communicating scientific strategies and discoveries to the public.

Training received by the research project staff
Researchers in all the groups will be working closely. Researchers will receive hands-on training from other PDRAs in the Orengo, Finn and Velankar groups. All the institutes have excellent training schemes and career development courses and the PDRAs will be working in world class laboratories of internationally renowned scientists. They will have opportunities to present their work within the groups.